Modelling the Impact of the Coronavirus Pandemic on the UK economy

This proposed project seeks to use and develop NIESR's modelling capability to estimate the short term impact of the coronavirus pandemic on the UK economy, and to assess longer-term issues on how the economic recovery is affected by different policy measures. An aim of this project would be to use the experience of modelling the coronavirus pandemic to establish a dynamic sectoral model of the UK economy that can be used in the analysis of supply-side policy issues. The model will be disseminated through the National Institute's NiGEM software package, which is widely used by UK and international policy makers.